Tracking tsetse and trypanosomes: analysis of the transmission of trypanosomes between tsetse and their wild and domestic hosts

Tracking tsetse and trypanosomes: analysis of the transmission of trypanosomes between tsetse and their wild and domestic hosts